Creating relevance and inclusion for students from tribal communities in formal education: A study with Soliga community in India

This research aims to study the inclusion and exclusion of indigenous ways of knowing in the curriculum
and pedagogy of formal education with children and adults from Soliga community in India. It also aims
to make the curriculum epistemically just and develop pedagogies that are relevant for the students.